Aston University and Alwayse Engineering Limited KTP 24_25 R4

To transform a manufacturer from a traditional, product-centric supplier to an internationally recognised, solution-oriented partner, via the synergistic integration of business model innovation and market research.